Panoptes: a demand-based space situational awareness platform to boost satellite safety and enable space sustainability

With the recent and upcoming growth of the private space sector, the solutions for safe space traffic management are overdue. Space sustainability requires precise knowledge of both orbital ephemerides and their associated uncertainties. Current platforms providing this data are based around low-precision observational techniques and offer limited guarantees as to their uncertainty. This project will change this paradigm by fusing data from multiple sources and in particular from Satellite Laser Ranging (SLR) measurements using machine-learning-based methods. This will produce the highest-precision ephemerides possible. Data access will be provided through a web-based API to allow operators real-time access to these insights.